Aero-engine Experimental Aerodynamics

Fundamental understanding of aerodynamic flows is at the heart of aero-engine design and a key research area is the ability to measure complex flow fields. Within that context, the overall aim of this project is to further develop non-intrusive laser-based flow measurement systems with new event-based cameras for stereo PIV measurements. This will be used to characterise the dynamic flow distortion within confined regions such as convoluted aero-engine intakes. This is expected to yield significant benefits in advanced aerodynamic measurements where there is a keen interest in obtaining measurements close to surfaces.